Best Training

Best Training is an increasingly successful UK SME company providing a portfolio of courses from basic skills in English, Maths, Accounting, Soft Skills etc to role specific qualifications and business management. As a client focussed and security conscious company, seeking to grow its services and employee base, Best Training is benefiting from the support of the Technology Strategy Board to help implement a cyber-security plan that guarantees the continued confidentiality of its employee, client and partner data.